Innovative nanoporous carbon materials for energy storage applications

The project team MAST Carbon International, SLE, Johnson Matthey, Johnson Matthey Battery Systems (JMBS) and Bath University are developing a new form of carbon that will provide the basis for a range of new and enhanced electrical energy storage devices. The devices will have a significant impact on the introduction of hybrid electrical vehicles and renewable energy systems where improved energy storage will be critical to their future acceptability and commercial success.